Encrypted Digital Signal Waves

Exploration of how cyber security innovative applications could be utilised to limit fraud, misrepresentation or misleading personal
online information and how to improve the cyber security data integrity.

Such projects would result in maintaining strongimproved cyber security within online and remote environments where ID verification and security controls can be compromised given the challenges of open data networks and online identiy profiling
trends to compromise security.